The Fashion and Textile Directory

To provide the expert advice and guidance required to design, edit and produce a specialist publication, and to gain the necessary knowledge and contacts to develop the product range.